Inkjet printing security features onto metal surfaces

The main aim of this project is to develop a series of metallic and fluorescent inks for the printing of security features on metallic substrates. The project will determine if inkjet printing is a viable manufacturing technique for the printing of covert and overt security features on metallic substrates, such as additively manufactured automotive components. The project will develop a range of solution-based ink formulations for the printing of visible and non-visible security features. These security features will enable a reduction in counterfeit parts of medical implants and automotive and aerospace components and allow the tracking of high-value manufactured components.